Bournemouth University and Precision Acoustics Limited

To create a software engineering capability able to devise, maintain a software architecture for Multi Axis Non Destructive systems with enhanced and innovative functionality.